Multi-element adaptive shaping of ultrafast radiation

Focussed, ultrafast laser pulses can expose materials to peak powers exceeding the combined output of all the power stations on earth. However, controlling the structure of such ''light bullets'' remains challenging and is a crucial requirement for many high-intensity applications including laser machining and nonlinear microscopy. Single adaptive optic elements have long been used to shape the structure of laser pulses but combining multiple programmable adaptive optics has recently been demonstrated to enable the full spatial control of ultrafast pulses for the first time. However, the vast parameter space of such multi-element systems limits the utility of conventional optimization routines and requires the development of new approaches capable of rapid pulse shaping and aberration correction.
In this project a multi-element adaptive optics system comprising a spatial light modulator and deformable mirror will be developed to provide rapid shaping of ultrafast pulses. A neural network will be developed to enable on-the-fly pulse tailoring, allowing the optimum response from the full parameter space of the system to be determined rapidly. The performance of the system will be assessed by using it to optimize the output of a laser-driven ultrafast electron microscope.